Electroactive/conduictive silk-based nanofibre nerve conduits for peripheral nerve repair

Silk nanofibre conduits are attractive for peripheral nerve conduits, with fibre alignment acting as guidance cues for growing neuronal cells (axons). Nascent research indicates that electrically conductive substrates may provide further cues for axon guidance. In this work silk is rendered electrically conductive using graphene oxide (GO) and reduced graphene oxide (rGO), as well as by blending/coating with the known electrically conductive polymer PEDOT:PSS, an alternative strategy based on coating silk with recombinant protein reflectin (obtained via synthetic biology approaches) is being investigated; reflectin (that drives camouflage in cephalopods) is known to be one of the highest proton conductors in natural materials. Films and nanofibres of these variously conductive materials are being investigated to establish their effect on neuronal cell guidance in passive mode.